Stoli Catalysts

The platform technology of catalyst-coated tube reactors addresses the market segment consisting of 20% of all reactions used in fine chemicals industry, and offers efficient reaction dynamics to reduce manufacturing cost.
The recyclable reactors revolutionise the industry, combining catalysts and reactors, to bring a step-change in performance for small to large scale manufacturing of fine chemical companies such as those in nutraceuticals, fragrances, pharmaceuticals. Stoli Catalysts is a University of Warwick spin out company which will develop and manufacture a range of catalyst-coated tube reactors and will engage in high-margin consultancy projects for
customers resulting in sales of bespoke products. The technology will initially be based at the University and then move to external premises to scale manufacturing and address a growing customer base. The company provides not only cost advantages but societal benefits of improved sustainability and lower environmental impact.